Developing Targeted Solid Lipid Nanoparticle Therapeutics for Paediatric Brain Tumours

Sferola Ltd is developing a next-generation Solid Lipid Nanoparticle Therapeutics for Paediatric Brain Tumours, capable of delivering targeted therapeutic nanoparticles to tumour tissues while being able to cross the blood-brain-barrier, and partnering up with University of Leeds / St James' Hospital to test its potential to improve the outcome of children suffering from DIPG (Diffuse Intrinsic Pontine Glioma).

DIPG brain tumour represents a significant public health burden, affecting children, yet our ability to treat this type of cancer is lacking, with approximately 1% survival after 5 years.